Electron Paramagnetic Resonance (EPR) and Magnetic Studies of Paramagnetic F-Block Metal Complexes

Electron Paramagnetic Resonance (EPR) and Magnetic Studies of Paramagnetic F-Block Metal Complexes (Project summary to follow).